Collision Avoidance & Safety Integrity of Unmanned Ground Vehicle in a GNSS-denied Environment

This project will utilize analysis tools, fuse low-cost LiDAR-based fusion with inertial sensors, and GNSS, employ Machine Learning for vehicular environment understanding, and explore Quantum LiDAR sensor potential for precise positioning solutions.